Empowering Literacy Through AI Story Creation: Bookrea's Strategic Growth

Bookrea is an AI-powered children's literature startup, we are changing the way kids experience storytelling. Our innovative mobile application empowers children, alongside parents and educators, to craft personalised narratives, significantly enhancing literacy, comprehension, and creative writing skills.

Launched a few weeks ago, our MVP has already achieved great success and received enthusiastic reviews, notably on TikTok. Feedback from an online survey targeting parents and teachers has enabled us to refine our monetisation approach, unveiling several promising strategies for marketing and monetising our innovative technology. This strategic planning sets the stage for our next phase of growth, which we aim to achieve with the support of the Creative Catalyst Grant.

With the grant's aid, we plan to introduce a premium subscription model for parents and develop customised solutions for schools, addressing their specific needs. This initiative will not only consolidate our presence in the market but also facilitate the development of proprietary AI models tailored for children's use, with a keen focus on maintaining the highest standards of safety and privacy.